Themis: Precision Fishing technologies to ‘catch better’

**Background** The need for precision fishing in becoming more acute, driven by environmental, commercial, regulatory and ethical factors. The fishing industry has invested heavily in research and development of fishing gear technology to address the issues that they face around bycatch, however the return is diminishing as we approach the limits of gear modification to address bycatch issues. Alternative approaches are needed and this project aims to facilitate precision fishing based on the parameters that surround the vessel in real time time and provide insight on the likely catch composition based on these. **The Idea** SNTech will work with technology partners and customers to develop groundbreaking sensor technology that can be affixed to the fishing gear alongside our Pisces bycatch reduction solution. The data will be collected in real time via an acoustic wireless data connection linking the sensors and the vessel. The data will then be presented to the fisherman in an intuitive and informative manner and also uploaded into the cloud where it can be accessed by permissioned 3rd parties. The solution will contain the following; * a set of Pisces lights * a rechargeable wireless sensor capable of measuring water depth / temperature / salinity / pH / Turbidity / dissolved oxygen / light intensity / 3 axis movement and transmitting the data back to the vessel acoustically in real time. * a gear recovery beacon which can be activated via an acoustic ping from the vessel in the event that the gear is lost and thus recovered. * an onboard transponder to receive the acoustic data from the sensors and supporting App to take the raw data and turn it into insightful information. * the project will look to integrate with onboard systems that collect and transmit data such as VMS and elog in order to add extra layers to data set or if not provide tools to gather and transmit this data to the cloud * A web App linked to the database providing UI for subscribers * API's for data sets accessible to subscribers **Benefits** The direct benefits of this project will see fishermen equipped with easy to use technology that will increase their understanding of their fishing environment and allow them to use our precision fishing tools to only catch the fish they need in an efficient and effective manner. Secondary benefits will come from sharing the gathered data with other stakeholders to improve science, management and the market.